MykoBead: an innovative and low carbon loose-fill bead insulation made from waste bio-based feedstocks

Mykor Ltd (Mykor) is a manufacturing SME established in the UK with Dr. Fred Robinson and Valentina Dipietro as its primary project team members. With its cutting-edge and environmentally friendly loose-fill insulation for the building industry, Mykor is filling a sizeable unmet need. Current building materials contribute 11% of the UK's annual carbon emissions and are unsuccessful at reducing climate change. The eco-friendly product from Mykor is high quality and reasonably priced. The product will provide businesses with a low-carbon, fire and water-resistant solution that complies with building and carbon laws and uses natural materials recovered from waste sources.